Core Capability for Chemistry Research: Supporting Research Excellence in Chemistry at the University of Bath

The Department of Chemistry at the University of Bath is a leading research school in Chemistry, with a diverse and substantial portfolio of excellent research. This is augmented by strong links outside the discipline and across a range of partners, which is enabled by an outward looking approach to collaboration, with heavy involvement in major national and international collaborations as both leader and partner. Bath Chemistry also has strong industrial links.

The high quality and volume of Bath Chemistry research is supported by access to modern laboratory and equipment space, augmented by a recent increase in available laboratory space on the Bath campus showing the recognition of this quality and volume by the University. However, with recent dramatic increases in research activity, there is an urgent need to update and extend the portfolio of equipment available to our researchers. Taking a strategic view of these requirements, we have identified four main areas where equipment enhancements will have a high immediate impact on our research capabilities and outputs. These are a single crystal X-ray diffraction suite, a 400MHz NMR spectrometer, a MALDI-TOF/TOF Mass Spectrometer and a UHPLC Orbitrap Mass Spectrometer. The recently delivered expansion of chemistry research space is well suited to hosting these core equipment enhancements, whose installation will be further supported by the University.

These pieces of core Chemistry equipment would offer not only much more capacity for our large and rapidly growing research effort, but this provision will also open up new areas of investigation for our researchers and their many collaborators.

Potential impact
The Impact of these investments by EPSRC will be immediate and significant.

Since existing equipment facilities in Chemistry at the University of Bath are heavily subscribed, enhanced provision will immediately enable an expansion of high quality outputs, and in supporting the delivery of a wide range of programmes

The investment will enhance our capacity to contribute towards the many successful collaborative programmes in which we are involved and, crucially, will support an expansion of these, in both academic and industrial contexts.

An extensive training programme and events targeted at problem-solving will benefit current and potential industrial and SME end-users.

The Bath chemistry research themes are all supported by the proposed equipment enhancements, and these offer potential impact in critical priority areas. Many of the programmes that will be supported by the enhanced equipment will involve existing (or new) industrial partnerships.

New application areas will be developed with the new capabilities offered by the enhancement project, allowing new partnerships to form around new science and technology challenges.

Advances enabled by this project will thus contribute to UK productivity and competitiveness.